Dynamic consent as a privacy control mechanism to engage research participants.

Peoples' perception of researchers and other public bodies is important because it directly impacts whether or not they place trust in those institutions. Security is important but obscure to a lot of people. Even if they want to be secure they are often not sure of what is involved and it is difficult to find trustworthy expertise. If people found public bodies trustworthy they might be more likely to take advice from and want to contribute to them.

When the NHS tried to roll out care.data there was a distinct lack of engagement, both with the public and with credible experts who would reassure the public that the scheme was in their interests. This work is exploring the impact of communication (around how an individual's data is handled) on trust. I hope to show that clear communication makes research more accessible and easier for the public to engage with.

This research comes under the EPSRC Cyber Security research theme

Potential impact
It is part of the nature of Cyber Security - and a key reason for the urgency in developing new research approaches - that it now is a concern of every section of society, and so the successful CDT will have a very broad impact indeed. We will ensure impact for:

* The IT industry; vendors of hardware and software, and within this the IT Security industry;

* High value/high assurance sectors such as banking, bio-medical domains, and critical infrastructure, and more generally the CISO community across many industries;

* The mobile systems community, mobile service providers, handset and platform manufacturers, those developing the technologies of the internet of things, and smart cities;

* Defence sector, MoD/DSTL in particular, defence contractors, and the intelligence community;

* The public sector more generally, in its own activities and in increasingly important electronic engagement with the citizen;

* The not-for-profit sector, education, charities, and NGOs - many of whom work in highly contended contexts, but do not always have access to high-grade cyber defensive skills.

Impact in each of these will be achieved in fresh elaborations of threat and risk models; by developing new fundamental design approaches; through new methods of evaluation, incorporating usability criteria, privacy, and other societal concerns; and by developing prototype and proof-of-concept solutions exhibiting these characteristics. These impacts will retain focus through the way that the educational and research programme is structured - so that the academic and theoretical components are directed towards practical and anticipated problems motivated by the sectors listed here.